A toolbox for incorporating satellite-based data into weather index based insurance (SatWin toolbox)

Climate extremes, such as very low or high rainfall, expose African farmers to catastrophic losses with devastating impact on livelihoods. These are exacerbated by lack of access to traditional insurance. Since 2005, MicroEnsure has pioneered an alternative -- weather index-based insurance (WII). Rather than insuring a proven loss, WII pays out if a weather index is breached.

Until recently, WII has been available only to farmers living within close proximity to a rain gauge. Thirty years into the environmental satellite data era, there is now the potential to use these datasets to insure the millions of farmers who do not live near a rain gauge. This project will develop technologies to scale out WII in a safe and sustainable manner that will enhance the livelihoods of some of the poorest people in the world - while establishing the UK as global leader in the microinsurance industry.